A Study of the Mathematical Structure of Scattering Amplitudes Through Their Singularities

Mathematical Physics, The singularity structures of scattering amplitudes in Yang-Mills and gravity theories will be used to probe the underlying mathematical structures of these theories.